Bayesian analysis of weak lensing

The project will add elements of Bayesian methodology to the analysis of cosmic shear. One of the elements will be to include in a principled way the uncertainty in the redshift distributions of galaxies assigned to different tomographic bins.